Lyjon

We would like help in learning about how LEAN construction can help us become more effective and deliver more for less to our clients.We want to reduce our waste and be able to calculate our carbon footprint allowing us to continually improve our environmental impact.